Machine learning for ultrasound-guided interventions

1) Brief description of the context of the research including potential impact

Ultrasound is the most widely used imaging technique in medicine. Three-dimensional (3D) ultrasound, in which 3D images of anatomical and pathological lesions are acquired, has been feasible for many years. Despite the usefulness of this technique for a wide range of applications, most clinical ultrasound imaging still involves acquiring two-dimensional (2D) images, which represent cross-sections through the body. The so-called "freehand 3D ultrasound" approach enables 3D images to be acquired using a standard (2D) handheld clinical ultrasound probe but requires an additional 3D tracking device to measure the position of the probe as it is moved during a scan. Such devices are highly specialised and add significant cost.

2) Novelty of the research methodology
Recent advances in artificial intelligence (AI) open up the exciting possibility of image-based probe motion estimation without the need for an external tracking device. This novel approach has its foundation in the ability of humans can perceive patterns in images and estimate motion while scanning and correlated imaging features such as speckle patterns between adjacent 2D images. The resulting efficient AI models have the potential to dramatically increase the accessibility to 3D ultrasound imaging through simpler and affordable computer-assisted systems for imaging and training.

3) Aims and objectives

In the proposed research, the core focus and objective output of the work will encompass the creation of a robust solution to the problem of estimating probe motion and image location from real-time 2D ultrasound scans for 3D ultrasound imaging.

4) Alignment to EPSRC's strategies and research areas

This research aligns to the EPSRC's alignments with artificial intelligence technologies and medical imaging through its use of artificially intelligent methods for 3D image reconstruction of ultrasound imaging for use in medical applications.

5) Any companies or collaborators involved

None

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.